ESRC ADR UK No.10 Data Science Fellowship 2021

Collaborating with 10 Downing Street's data science team (10DS) and the Office for National Statistics (ONS), the fellow will utilise linked administrative data created by government and public bodies across the UK to enable vital research to support better informed policy decisions and more effective public services.

Analytical projects will be co-designed during a three-month inception phase, followed by a 12-month placement with 10DS and ONS where fellows will produce analysis to inform policy in priority policy areas, using a range of administrative, survey and newly created linked datasets in the access-restricted ONS Secure Research Service funded by ADR UK.

Alongside undertaking specified research projects throughout the year, fellows will engage with stakeholders to champion data science across central government and support wider knowledge exchange with researchers on effective policy collaboration and data analysis and will spend a further period of up to three months to enable approved knowledge exchange impact and publication activity.